Flood Defence Protector

A waterproof flood bag product that is able to accommodate vehicles and household personal items, a compact flat pack of reasonable size and weight for storage use by individuals for regular and future use in such cases of flooding. The material used in the product has been subject of the necessary standards of inspection and complies with the regulations required by the industry concerned.